Innov8ive Software Ltd

Innov8ive Software is a software development and consultancy company based in Cheltenham that excels at designing and implementing tailor made software solutions for a diverse range of organisations. These include the not-for-profit sector and a multi world championship winning Formula 1™ team.At Innov8ive Software we take great pride in developing long term relationships with our clients – at the end of the day your success reflects our own and vice versa.